The Re-Making of Chinese Urban Neighbourhoods: Socio-Spatial Transformation and Access to Public Services

Concurrent processes of urbanisation, marketisation, industrialisation and service sector development have fundamentally transformed China's cities. This interdisciplinary project focuses on the interplay of spatial and socio-economic transformations and their consequences for people's experiences of urban neighbourhoods and access to public services. It examines how urbanisation together with in-migration and social re-stratification, are remaking urban neighbourhoods and Chinese urban dwellers' day-to-day lives.

The project brings together 16 UK and Chinese specialists in urban development, planning, housing, public policy and China studies. This enables the team to draw on UK and European research on urbanisation, planning, neighbourhoods and deprivation, and public service provision to theoretically and conceptually inform understandings of the processes underway in China and policy recommendations.

The project has four distinct work packages: in Work Package 1 the team will use quantitative data and spatial analytics to identify the precise characteristics of socio-spatial change in three Chinese cities. Work Package 2, which will run alongside Work Package 1, involves analysing land use planning and policies that have guided change in the three cities in the last fifteen years. These findings will then help to inform the selection of neighbourhoods with different social-economic profiles and migrant-local compositions for case study research in Work Package 3. The team will conduct in-depth analysis of residents' experiences of urbanisation, paying particular attention to social stratification and access to jobs, education, health care, and housing. Here we aim to understand how urbanites form and re-form socio-economic networks, access services and negotiate the changing physical landscape to satisfy their daily needs. These findings will in turn allow the team to work towards an integrative analysis in Work Package 4. Here the focus will be on making contributions to both theory and practice. We aim to re-conceptualise 'neighbourhood' and contribute to theory on neighbourhood transformations under urbanisation, industrialisation and de-industrialisation. Just as importantly we also aim to make recommendations that will enable Chinese policy makers and urban planners to better provide public services for all in cities.

Potential impact
There will be seven groups of non-academic beneficiaries of the research:
Within China:
1. Practitioners and policy-makers in urban planning in China (e.g. Ministry of Housing, Urban and Rural Development; Ministry of Land and Resources, National Development and Reform Commission, where team has strong contacts).
2. City Governments, especially their Urban Planning Bureaux, in Tianjin, Hangzhou and Chengdu, as well as other regional centres in China
3. Urban residents, especially marginalised groups, considering their access to housing and public services.
UK and International Beneficiaries:
4. UK/Scottish Government and EU policy makers working on bilateral projects or engaging more widely with China. These include UK Foreign and Commonwealth Office and the UK Departments for Business, Innovation and Skills (BIS) and International Development (DfID), which now works closely with the World Bank in China.
5. Companies investing in Chinese markets, especially for property development projects.
6. International organizations actively involved in supporting and evaluating China's urbanisation such as the World Health Organization (WHO), World Bank and United Nations Development Programme (UNDP), particularly their Beijing offices; United Nations Research Institute for Social Development (UNRISD) and WHO offices in Geneva.
7. NGOs (charities and other third sector organizations) working to find ways to reduce unfairness in access to public services as well as to meet specific needs of marginalised groups, for example of women, in developing countries.

Our research will benefit these users in the following ways:
1. Deepening and transforming understanding by scholars, practitioners and policy makers of patterns of spatial and social transformation in urban China. Our project has the potential to shape urbanisation debates and policies through its insights on the relationships between spatial and social change under urbanisation and to influence the course of international development.
2. Improving information for policy-makers and their domestic and international advisers in their current attempts to achieve the Chinese government's stated goals of providing basic public services for all, and improving access. Our survey evidence on people's experiences of their neighbourhoods and access to services, as well as other socio-economic factors will inform public policy along many dimensions. It may help mobilize political support for improving public services. Survey and qualitative data findings, and the insights gained through their detailed analysis have the capacity to influence policy agendas, change perceptions and attitudes, and influence the way issues are defined and framed and the values which are perceived to be at stake in China's urbanisation.
3. Contributing to understanding of China and Chinese people's experiences by UK government (FCO, BIS, DfID) and EU policy makers, as well as wider civil society.
4. Contribute to the UK economy by enhancing businesses' understanding of China's markets for housing, health, education and other services. The opportunities in China for investment (by UK and EU firms) are growing and our project will produce valuable new information on urban residents' socio-spatial distribution as well as service needs.
5. Helping development NGOs and international governmental organizations active in China and other developing countries to identify strategic priorities in the process of China's urbanisation and understand the context of public service delivery in different types of neighbourhoods.